Phronesis and the Medical Community: Follow on Impact and Engagement

Through our 'Phronesis and the Medical Community' (PMC) dissemination activity undertaken to date, we know that currently no consensus exists across UK medical schools about the best way to teach and assess medical ethics. Some principally use lectures, others problem-based learning and interactive resources. In terms of assessment some medical schools use essays, others reflective work, Objective Structured Clinical Examinations (OSCES) and Multiple Choice Questions (MCQs), or a mixture of these methods. Therefore in order to impact on education we need a flexible and adaptable resource.

In addition, different medical schools allocate differing amounts of time to the teaching of ethics. Our project, PMC, has shown that ethical principles in terms of a wide variety of practice virtues are expressed by students, trainees and experienced practitioners through their experiential learning within a multi-disciplinary environment and clinical context, along with other clinical skills. These virtues are not applied or fully understood in medical schools or Continuing Professional Development (CPD) education. What we have also found is a significant vertical and horizontal fragmentation in the many medical practice virtues accounted for in the stories from our participants through the different career stage cohorts in the medical community.

Our aim is to apply the PMC findings in the form of a flexible, accessible and interactive resource, including teaching material beyond the three partnering University Medical Schools in the original project (Birmingham, Nottingham and Warwick) to other medical schools and CPD medical training providers across the UK. The outcome would be resources and capabilities that would improve ethical decision-making training and education for the wider medical community. The impact would be improved clinical outcomes, patient experience and trust in the medical profession, growing in the community as a whole.

We are currently producing a six-episode video serial drama connected to an existing health and social care virtual community called 'Stilwell' (the fictional town in which the community is based), which will enact the combined received wisdom (covering accounts of good and questionable practices) in the research findings from medical school to experienced consultant or GP (using professional actors). Along with this will be tutor notes to guide the use of the resource. Like previous Stilwell applications (for nursing and allied health professionals) it can be used as a safe placement resource by the medical schools and CPD providers we engage with on this project. It will allow medical students to interact with the ethical dilemmas depicted by the consultant and GP characters and have the moral debates about which course of action they think is appropriate for patients and society. It can also be used for CPD applications in the same way.

In summary the Stilwell moral debating resource and tutor notes will provide an opportunity to:
1. Give clinical context via accessible video and other media resources to the learning of medical ethics.
2. Provide a safe controlled placement/ environment with time for reflective learning.
3. Enable discussion around what should be taught and assessed in terms of medical ethical and start to generate a consensus as a basis for safe and effective clinical practice.

Project Design
We will engage with medical schools across the UK at three workshops to see how best to adapt the learning resources to fit with their needs.
The workshops will co-produce refined versions of the teaching package (video series and tutor notes) with:
a) Staff from the medical schools responsible for medical ethics.
b) Staff from CPD training providers to cover those from the other medical cohorts at career stages beyond medical school.
c) We would also involve medical education policy makers, leading practitioners and medical education leading academics.

Potential impact
The original research project was a collaborative partnership with three medical schools: Birmingham, Nottingham and Warwick, alongside their respective NHS Trusts. This original geographical restriction has enabled effective and efficient project management with an anticipated timely conclusion date with the delivery of a complete virtual community safe placement package (Stilwell), but we have discovered that there are many different forms of curriculum provision and different styles of pedagogy within UK medical schools as well as CPD providers. In addition the GMC is refining its learning outcomes on professional values and behaviours. In order to fully disseminate the findings of this research, the 'follow-on' part of the project would be specifically aimed at all UK medical schools and CPD providers as well as the GMC. By enhancing and adapting Stilwell so that it is able to be used by all UK Medical Schools and CPD providers, with differing pedagogical styles would in turn lead to improved facilitation of the accumulation of practical ethical wisdom within the medical undergraduate community as a national strategy. The original project was partly formulated in response to a general consensus that, post Francis Report (2013), learning resources to inculcate professional values were very much needed (Ham & Hartley 2013). Medical students will now have the opportunity to reflect upon their ethical actions in a safe space about the implications and also consider alternative ways of acting in specific and difficult clinical circumstances.

There would be two face to face and an online engagement workshops with the potential for networking opportunities. The virtual online workshop would be offered via Skype (or equivalent application) in order to include attendance from representatives of geographically distant medical schools and others with an interest in the field. The workshops' aims would not only be to promote the use and uptake of the virtual community safe placement package by UK medical schools, but would also allow evaluation, modification and addition to the virtual community resource to address the requirements of the above identified new stakeholders.

In order to evaluate the learning resources effectively, Pawson and Tilley's (1997) formative evaluation led approach and Kirkpatrick's (1994) model of evaluation would be utilised, focussing on levels 1-3 of evaluation. Level 1 evaluation would focus on the 'reaction' to this learning package; including assessing the uptake of resources by different medical schools, as well as monitoring attendance at workshops and 'on the day' feedback from both participants and organisers. Subsequently level 2 evaluation would focus on determining what 'learning' has taken place, by employing an on-line questionnaire platform post workshop; where all participants would be asked how they are using the new learning resource and what new knowledge, skills or insights they may have gained. Evaluation at level 3 would be a three month follow up, focussing on evaluating what impact learning has had on 'behaviour', i.e. teaching medical ethics. This assessment would include a further online questionnaire to all participants, and semi-structured interviews with a sample of participants from key institutions. This evaluation and feedback from workshop participants and stakeholders in medical education would also then lead to the refinement and modification of the original learning materials, to better meet the requirements of all medical school and post graduate medical education curricula. Realistically in the 12 months of the project we expect to be able to facilitate evaluation of levels one to three but level four will be left to the providers. This will help them take full ownership of the different approaches to medical education and use impact feedback to continuously improve their practice.